Genomics-enabled selection for improved feed efficiency in pigs

Working alongside Professor Alan Archibald, Head of Genetics and Genomics at The Roslin Institute, JSR will be seeking to identify the ‘feed efficiency’ gene in pigs.
“We have the real advantage of being able to provide blood tests from thousands of JSR pigs for the Roslin laboratories to genome sequence, creating an individual DNA map of each one,” explains Stephen Waite, JSR Genetics’ Head of Science. “We are also recording the feed conversion ratio (FCR) of each animal using Feed Intake Recording Equipment (FIRE) feeders. These are located at our Newbottle Farm and, will show which are the most feed efficient pigs. By examining their corresponding DNA profiles, we hope to identify those genes responsible for feed efficiency.”
The ultimate aim of the team is to be able to use SNP (Single Nucleotide Polymorphisms) chip technology – glass slides onto which DNA is bonded to represent genetic variants - to identify the most feed efficient pigs at the earliest opportunity.
“At the moment,” explains Stephen,” we have to wait until pigs reach around 91kilos before we can select for genetics. This innovation should accelerate the whole process: eventually we would like to be able to select for genetics at birth. In this case, as we are selecting for feed efficiency, a vital trait for all pig producers, the results will benefit the entire JSR range.”